Physics-based quantitative fluorescence imaging methods for studying protein-protein interactions in living cells

Technical abstract
This application seeks funding to explore the use of state-of-the-art computational and optical imaging techniques for the advancement of quantitative imaging methods in fluorescence microscopy. The applicant, whose background is in computer science, has considerable experience in quantitative, physics-based diagnostic interpretation of multispectral images of various human tissues. This proposal will explore the use of such quantitative methods in the in-vivo studies of protein-protein interactions using FRET and other fluorescence microscopy techniques. The long term goal is to provide unequivocal evidence for molecular events and to quantify their magnitude in living cells and organisms.